Live Life without Diabetes

**Vision**

* The ultimate vision is to see a world without lifestyle-related, preventable type 2 diabetes, and its associated complications and often devastating impact on people's lives, friends and families. This includes the physical and psychological cost of the disease, and long-term financial costs to individuals, societies and nations. While this is the vision our objectives remain rooted in reality in the short and medium term.

**Key Objectives**

* The Live Life without Diabetes project has a clear aim to achieve Diabetes remission (i.e. not diabetic) for those who are on the program. Based on other similar projects we estimate an ability for 50% of those who enter the program to achieve complete diabetes and pre-diabetes remission (normal Hba1c blood levels at year 1 which is the blood test to check for diabetes levels) with sustained remission and reversal and long-term education and knowledge base growth from patients in their future management.

**Main areas of focus**

* The project director is currently working with Primrose Hill Surgery in North Central London CCG with an aim to achieve Diabetes remission in up to 50% of the patients in the surgery. The aim for 200 patients to achieve diabetes remission, or to reach non-diabetic status if they were pre-diabetic. (In total there are 427 patients -- 6% of the GP practice population with pre-diabetes or type 2 diabetes).
* To achieve repeatability and scalability of the program, grant funding is being requested to part digitalise the program so it is accessible to a wider and future audience who will invariably need this support to improve their health outcomes.
* The program will currently be run as group workshops with high intensity over 12 weeks and close follow up of physical health outcomes, but we require digitalisation of the product so the intended successes can be measured and repeated on a larger scale and the ability to compete for contracts within the NHS (e.g. Diabetes Prevention Program and programs for type 2 diabetes remission)
* Funding would also increase staffing available for development and delivery; allow more patients to access the product in the first 12 months initially GP across practices in Camden and create a clear business case alongside clinical expertise with an aim to create a product that is able to deliver at scale across the NHS, private sectors and worldwide.